Tramway Revisited

_Tramway Revisited will clearly demonstrate how digital innovation can enable the UK performing arts industry to recover from Covid 19\._

_Because of Covid 19, arts venues and visiting producers face huge challenges, including:_

_1\. How to safely operate venues._

_2: How to produce and stage performances._

_3\. How to remain economically viable._

_4\. How to engage with audiences._

_Tramway Revisited will tackle the impact of Covid 19 through a collaboration between specialists in venue management, production management, visualisation, digital design, health and safety, and audience engagement._

_The aim of Tramway Revisited is to provide a road map to recovery for the arts sector, by developing a new digital toolkit that venues and producers can use to quickly share vital information with audiences._

_To achieve this, the project team will work with Glasgow's internationally renowned arts space Tramway, to engage with a diverse range of producers and artists and create accessible content that rebuilds trust with audiences and helps the sector to recover and grow._